Mathematical modelling of the heart and the circulation

This PhD project will focus on developing mathematical descriptions of the whole heart and its interactions with the circulation using a combination of one dimensional and lumped parameter models. State of the art structured tree models will be used for systemic pulmonary and coronary circulations. The objectives of the project are to identify how the heart functions under different pathological diseases and what treatment options may be effective. The student will develop expertise in fluid and solid mechanics modelling as well as insights into mathematically guided clinical translation. The project will be performed in the research environment of SofTMech www.softmech.org where extensive collaborations with clinicians and international research groups are forged. The student will have the opportunity to visit and work with our collaborators including our clinical and industrial partners and will be part of a large dynamic group of researchers at the University of Glasgow.